How can the correspondence method help to understand the impact that intimate partner violence has on the legal experiences of women incarcerated in N

Main Research Question

How can the correspondence method help to understand the impact that intimate partner violence has on the legal experiences of women incarcerated in Nevada, USA?

Research Topic

The World Health Organisation (WHO, 2022) describes intimate partner violence as 'behaviour within an intimate relationship that causes physical, sexual or psychological harm, including acts of physical aggression, sexual coercion, psychological abuse and controlling behaviours'. Victims of intimate partner violence (IPV) face a higher risk of becoming perpetrators of criminal activities themselves (Dichter and Osthoff, 2015) and are therefore more likely to face incarceration. In the United States, experiences of adulthood intimate partner violence are reported by approximately 70-80% of incarcerated women (ibid).